Shift Sentry

A remote worker monitoring device which creates and controls an escalation procedure at minimal ongoing cost with additional functionality creating a 'paper free' attendance management process.